Makercase

We are creating a technology-driven ‘products as a service’ platform that delivers on-demand access to the physical goods consumers need to fulfil their creative ambitions. We are helping consumers to discover and learn about the products they need whilst enabling manufacturers & suppliers to facilitate product interaction without the need for bricks and mortar outlets. Unlike peer2peer platforms our inventory is not crowd sourced which overcomes many of the hurdles that have lead to the failure of several tool sharing ventures.

The Makercase is an exhaustively designed ‘Internet of Things’ enabled and courier-able toolbox that contains all the equipment and educational content needed to help any hands-on enthusiast complete their task. Makercase offers a ‘full stack’ DIY experience that includes tools, consumables & educational content that upskills customers and encourages them to be more ambitious and attempt larger projects in the future. We intend to blur the lines between hire and retail as we allow customers to keep any items they like - we are bringing retail into the home and call it the ‘hotel mini-bar effect’.

Our project requires funding to evaluate the feasibility of a unique tracking system that may make it possible. This technology concept so far has been developed in conjunction with the University of Leeds in a joint research project, we are now looking for the resources to take the conceptual research and build hardware that can be evaluated for viability.